The University of Birmingham and Webster and Horsfall (Holdings) Limited

To embed a science based approach to drawing of wire in new metals and alloys including; Materials Characterisation Quality control and testing of raw materials Die design and process optimisation Process specification and control.